Wafer casting

By casting rather than fabricating our stainless steel UV reactor chambers we will achieve reduced costs, shorter lead times, better workshop utilisation and energy saving for the end user. This will enable us to attract new sales both in the UK and overseas.